Simulation-based Inference of gravitational waves signals from black holes and neutron stars

Black holes and neutron stars are the densest objects in the universe, well beyond what we can produce in a laboratory and at the very edge of our understanding of physics. They lead to puzzling physical consequences, in particular regarding the behaviour of space and time. When they collide, they produce the most violent events in the universe, shaking space and time and creating gravitational waves: ripples in the fabric of spacetime which propagate away at the speed of light. Gravitational-waves were observed for the very first time in September 2015, when two colliding black holes were detected by the LIGO-Virgo collaboration. Since then, several signals have been observed, and we were able to characterise the black holes and neutron stars at the source of those gravitational waves.

This characterisation currently involves stochastic sampling methods with a very high computational cost, and simplified assumptions of the detectors' properties. This project will leverage modern advances in likelihood-free inference methods, and in particular simulation-based inference, to solve this inference problem accurately. Our approach will adapt automatically to changing features in the detector noise, allow
for new data to be continuously included, and will be applicable to the upcoming new generation of gravitational-wave detectors. Gravitational-wave sources are laboratories where we can measure in neutron stars the equation of state of matter at densities otherwise unattainable, and test General Relativity in the strong field regime. Inference of their extragalactic population enables new understandings of the Universe's structure of matter, and independent measurements of the Universe's expansion.